UKRI Living Benchmarks: skills to maximise the value of Digital Research Infrastructure investments

This project will build skills and expertise in the UK that will ensure that UKRI Digital Research Infrastructure capital investments in high-performance computing (HPC) meet user (research) needs, across the UKRI remit, and that investments provide value-for-money. Outcomes will include a new and sustainable community of benchmarking experts, and an open-source living UKRI benchmark suite, both of which can be drawn upon to maximise the value of UKRI investments in HPC and to reach across communities.
HPC underpins an ever-growing range of research disciplines and industrial R&D, and is a driver of economic growth. Investments in HPC systems are amongst the largest capital investments made by UKRI and are now core research infrastructure. Tier 0 and Tier 1 HPC systems (internationally leading and national level systems, respectively) are highly complex and bespoke, with each system having its own performance characteristics. Building an HPC system involves the selection and integration of a range of cutting-edge hardware and software technologies; from a system specification it is not possible to precisely predict performance for specific applications or workflows.
Benchmarking is the element in a procurement where the fitness of a HPC system for its intended research uses is assessed by actual tests. It ensures that a system can be used for its intended purpose, measures (and scores) performance in a competitive procurement and is used for acceptance testing of high-value HPC assets. Good benchmarking drives value-for-money in procurements. However, UK investment in benchmarking for HPC is small by international standards.
Good benchmarking depends on highly skilled Digital Research Infrastructure professionals. This project brings together a pan-UKRI team, spanning all research councils, to engage with the community on identifying benchmarks that capture their requirements. It will build a strong and skilled community of Digital Research Infrastructure professionals who will support the definition, creation and ongoing maintenance of benchmarks for an open-source living UKRI benchmark suite. It will be possible to call on these skilled professionals, and use the developed benchmark suite, to support world-leading benchmarking for future UKRI procurements.